MRC Transition Support Award: Elucidating the role of GCN2 in the pathogenesis of pulmonary vascular disease

Pulmonary hypertension is a term that describes a group of diseases which have in common the following feature: increased blood pressure levels in the blood vessels leading into and out of the lungs, which leads to heart failure and finally death, if left untreated. There are two main types of pulmonary hypertension. In the first type, the obstruction is at the level of the arteries feeding the lungs ('pulmonary arterial hypertension') and in the second type the obstruction occurs either at or below the level of the veins draining the lungs ('pulmonary venous hypertension'). Recently there has been a discovery of a new inherited problem which can cause a rare form of pulmonary hypertension, pulmonary venoocclusive disease (PVOD), which combines both arterial and venous features. This problem consists of mutations in the gene for a protein called general control nonderepressible 2, or GCN2. The GCN2 protein is crucially important in a reaction known as the integrated stress response, which is usually activated in periods of protein starvation. There has been no previous hint that problems with this protein can affect the heart or lung circulation; so this is a completely new area of research.

We have made progress in trying to find out how and why loss of GCN2 leads to pulmonary hypertension - we have shown that mice lacking this gene also develop mild pulmonary hypertension, and that they also have markers in inflammation in their lungs and blood when they are older (5-6 months). However, giving GCN2-deficient cell models an inflammatory stimulus has not provoked a more severe response. Neither do the mice when they are given inflammatory stimuli at a younger age.

Therefore we hypothesize that age is a contributing fact to the GCN2-associated pulmonary vascular phenotype. We are testing this by suimultaneously comparing all the cells from an untreated 8-week wild-type mouse lung to an untreated 8-week gcn2-deficient mouse lung to an wild-type 6-month old mouse lung and a 6-month old gcn2-deficient mouse lung. This will let us see if there is indeed an age-dependent factor; and to pinpoint the specific cell types in the lung that are changing with age.

Once we understand how GCN2 deficiency leads to development of pulmonary hypertension in mice, we will check if these theories are supported in experiments using blood and tissue samples donated by pulmonary hypertension patients. Eventually we aim to develop new treatments for GCN2-associated pulmonary hypertension and to test them in clinical trials in patients.

Technical abstract
Pulmonary veno-occlusive disease (PVOD) is a severe form of pulmonary arterial hypertension (PAH), which carries an appalling prognosis. Most patients die within 2-3 years of diagnosis if not transplanted. Very little is known about PVOD, and patients are treated empirically with medications validated in PAH. Recently, mutations in general control nonderepressible 2 (GCN2) were described in PVOD patients. GCN2 controls the response to amino acid deficiency by phosphorylating the translation initiation factor eIF2-alpha to trigger the Integrated Stress Response (ISR). GCN2 has not been implicated previously in cardiopulmonary disease and represents a completely novel therapeutic target. In my core MRC project I hypothesised that GCN2 deficiency promotes the development of PVOD via inflammatory signalling and/or dysregulated BMP signalling.

I have developed the project in the following ways:
a) described a basal pulmonary hypertensive and inflammatory phenotype (not previously published) in the gcn2-deficient mouse.
b) confirmed the same inflammatory phenotype in GCN2-mutation bearing patients and investigated prognostic biomarkers in heritable PAH in general (in revision).

I will now seek to
i) understand the mechanisms underpinning (a) in cell models and whole lung models using modern techniques such as single cell RNA sequencing.
ii) exaggerate the basal cardiopulmonary phenotype in mice (currently only 3-4mmHg and so insufficient) so that interventions to treat or ameliorate PAH can be tested.

Another member of the Marciniak laboratory is currently conducting small-molecule screens of agents that modulate the ISR which we will then be able to test in our mouse models of GCN2-associated disease. Our ultimate goal is to develop new treatments for GCN2-associated pulmonary hypertension and to test them in clinical trials in patients.